Franciscan Thought, Evangelization and Empire in the Sixteenth Century: the Writings of John Mair (1467-1550), Alfonso de Castro (1495-1558), Juan Foc

In the sixteenth century the Franciscan order powerfully structured European attitudes to non-Europeans. Among
Franciscans, Scottish theologian John Mair elaborated European assumptions about politics and evangelization while
teaching in Paris, among students who set his ideas at the heart of Spanish expansion. Alongside Mair, my project
explores two figures: the court preacher Alfonso De Castro and his De iusta haereticorum punitione (Salamanca 1547),
and the missionary Juan Focher and his Itinerarium ad infideles covertendos (Sevilla 1574). These figures influenced
court and mission field illuminating the political, cultural, religious and intellectual underpinnings of imperial projects in
early modern Europe.